Neutrinoless double beta decay with SuperNEMO

SuperNEMO is the leading experiment in the search for neutrinoless double beta decay, a test of the majorana nature of neutrinos. Hussain will work on the operation and physics analysis.